Quantum Inspired Imaging for Disease Diagnosis

This project proposes to explore possible applications of quantum inspired imaging and
artificial intelligence (AI) in the context of non-invasive imaging to monitor the health of
individuals in the home. Small changes to behaviours or physiology, such as small changes in
the rate of breathing, heart rate and blood flow and/ or distribution can precede the
development of more serious symptoms associated with the onset of disease.
1
The aim of this project is to develop technologies that combine quantum inspired sensors
and AI2
to detect small but significant changes in a person's behaviour. This has the
potential to allow for more timely intervention for disease as regards testing and
treatment.
3 An example of where this technology could be utilised is providing early
warning of disease outbreaks in care homes, such as the annual flu, a context in which early
detection of diseases is grave importance.
A network of homes with this technology has the potential to give insight into the
progression and spread of infectious diseases, which has implications for quarantine of the
infection and stopping the spread of the disease.
At the heart of these technologies lies an issue of the privacy and security of the data
collected, which are major concerns for the implementation of the benefits provided.
4 This
adds a new element to the technology in terms of ethical considerations and work in their
development will involve collaboration with ethics boards.
This project will address the following objectives over the duration of the studies:
1. Establishment of a model for the treatment of the sensors signals into an AI platform
to identify features of interest .
2. Validation of the model on sensors' data from controlled environment
3. Optimisation and validation in real use-case.